Smart Personal Parking eXperience (SPPeX) feasibility study

The objective of this project is to conduct a comprehensive technology and user acceptance feasibility study of the SPPeX system concept, a novel system to significantly improve efficiency of parking management in towns. It will assess the impacts of relaying real-time parking information to town-centre users, providing a better experience when planning their trip to the high street, during their journey and it will determine how parking can be best integrated into high street business offers. This will reduce the inconvenience of inadequate or hard-to-locate parking spots at the high street – a recognised barrier to potential shoppers.

As identified in the Portas Review “To go head to head with the out-of-town shopping centres, high streets need to have a more flexible, well communicated parking offer.” The envisioned solution is expected to collect and integrate real-time parking spaces availability data from different available sources, combine them with parking demand data gathered from users of the system to generate a town wide parking availability and demand model that is constantly updated. Beyond this, the study will demonstrate how this information can be leveraged while guiding users to their destination, helping to reduce congestion caused by drivers looking and waiting for available parking. The proposed solution will operate in the cloud with a user interface on modern Android or Apple’s iOS smartphones. The system will be integrated with advanced mobile location services, which users are increasingly accepting and expecting.
Easy availability of space information will reduce the parking concerns of potential high-street users and partially eliminate the advantage that out-of-town centres have by providing unlimited parking.